Natural Products in Cancer-Prevention (NAT4LIFE)

Technical abstract
The aim of this study is to compare the relative bioavailability and the plasma and urine pharmacokinetics of glucoraphanin when consumed in pure form and within a food matrix. These studies are a prerequisite for subsequent studies to quantify clinical effects, and underpin the use of glucoraphanin as either a dietary supplement or as an ingredient in functional foods. The student will initially investigate the digestion and microbial metabolism of glucosinolates within different food matrices with the use of the dynamic gastric model and model colon prior to designing and executing a human intervention study.